Upgrading ultrasound imaging capabilities for preclinical research

In order to understand diseases, we use - among many other tools - mouse models of human diseases. These animals are designed to mimic human diseases so the origin and processes leading to these diseases can be studied. Once we understand better how the diseases come about, we can test treatments to improve disease, and both understanding disease and testing approaches to treat disease are aspects of our research projects.
In order to follow how diseases progress and/or how treatments improve these diseases, we need imaging tools that allow us to see what is going on inside the body of a living animal. One great technique for this is ultrasound. It is a non-invasive, pain-free technique. An imaging head (called 'transducer') is placed on the skin and the ultrasound waves can penetrate into the body, These sound waves are then reflected off any tissues they meet and return as 'echoes' that are picked up by the same transducer before being converted to a moving image. Ultrasound imaging is also widely used in clinical settings (e.g. to monitor the growth of embryos inside the womb during pregnancy).
However, due to the small size of the animals used, the ultrasound used in our research needs much better spatial resolution than in clinically used machines. Moreover, for research focussing on the heart, the beating rate of animal models is roughly ten times faster than that of humans, so also the temporal resolution needs to be much better.
We are requesting equipment with such specifications that will allow us to carry out ultrasound imaging in animal models of disease. The majority of research projects using the equipment will focus on cardiovascular diseases, however, we will expand the application of ultrasound imaging to other areas, such as cancer and liver disease.
The new ultrasound imaging equipment, called VevoF2, will replace old, now obsolete equipment. It will have better specifications, hence allowing us to reduce the burden on animals in research by using less animals and at points where the disease has less progressed. Moreover, the new ultrasound equipment comes with software packages that use novel tools and techniques to make better use of the images recorded. It will allow us to get more information out of these images, e.g. about blood flow in the heart or blood vessels by a technique called tissue Doppler.
Due to the modular nature of the new equipment, hard- and software extensions can be bought in the future to adapt the equipment to new applications or research questions, e.g. to implement the use of contrast agents to better visualise tumours.

Technical abstract
Ultrasound imaging is a non-invasive imaging technique widely used in biomedical research, especially to evaluate cardiovascular phenotypes of animal models (especially mice). It allows for the accurate assessment of organ structure and dimensions as well as organ functions to understand how they are affected by disease and how treatments can restore organ function.
Imaging of the mouse heart is particularly challenging because of its small size and high beating rate compared to the human heart. Hence, ultrasound imaging equipment needs to have high temporal and spatial resolution. The VevoF2 is a new ultrasound imaging equipment to meet these requirements. In comparison to previous, now obsolete models it has better specifications and guarantees consistent ultrasound imaging for the next >10 years with the ability to upgrade and add more applications in the future.
We have selected technical specifications and software packages that allow a detailed structural and functional 3D characterisation of the heart and major blood vessels, to facilitate our ongoing research in the field of cardiovascular diseases. These include e.g. strain analysis as a sensitive tool to assess cardiac contractility and tissue Doppler, to assess blood flow within the heart.
In addition to enabling the continued delivery on numerous research grants on cardiovascular disease, the equipment will also support research in other MRC priority areas, such as liver disease and cancer. We aim to increase and expand the user base at the University of Birmingham with the versatile and modular VevoF2 equipment providing the opportunity for internal and external collaboration and maintenance of our competitive standing within various areas of biomedical research, especially in the field of cardiovascular diseases.